Assesment of on-wing engine health based on non-linear dynamic engine behaviour

The health management of complex rotating machinery is a key enabler to operate machines at high levels of efficiency both to maximise profit and minimise environmental impact of operation. This project is involved in developing advanced methods to identify and monitor the drivers of deterioration in rotating machines resulting down time for maintenance activities. The addational challenge in this project is the sucessful identification and validation of deterioration before it has occurred in an operational environment. This will be achieved through a combined simulation and tests methodology to produce validated operational behaviour with in a sub system test environment.